The role of coralliths in coral reef recovery and expansion

This PhD will determine the importance of drivers behind corallith
formation, their ecological function on a reef, and whether they have a role in management.